Mivan - Self-sanitising Modular Bathroom Pods

**Mivan Modular Solutions** - Due to the significant business downturn due to COVID-19, Mivan are having to rapidly adopt new products and processes in an effort to diversify our business and secure new orders. Our innovation idea is the creation of Mivan Modular Solutions involving the design, manufacture and supply of steel framed self-sanitising bathroom pod units.

The key feature that Mivan Modular can offer is that with social distancing becoming the new norm, factory works can be scheduled to run in parallel with onsite construction works. Our proposed bathroom pods will be manufactured and fully fitted to include tiling and sanitary ware finishes which can service the residential, hospitality and marine sectors with a fully functional plug and play pod system embedded with antimicrobial innovations to enable the pods to self-sanitise.

Our proposed antimicrobial innovations aim to; prevent, treat and sanitise all surfaces to reduce the risk of transmission and infection of SARS-CoV-2 (COVID-19).

The bathroom pod units will be manufactured in an off-site environment, sealed and shipped to site. Pre-fabrication would take place in Mivan's 11,000m2 factory in Co.Antrim, one of the best-equipped joinery facilities in the UK. The off-site nature of the antimicrobial bathroom pod 'Mivan Modular' delivers key benefits:

* Reduced on-site construction time
* A self-sanitising sealed unit
* Improved programme certainty
* Quality controlled product in factory conditions
* Reduced on-site labour and supervision
* Sustainability
* Improved on-site health and safety
* Off-site service testing

Once details and project requirements have been agreed with the client/project team, the fundamental concept and process behind Mivan Modular remains the same.

Mivan's in-house Design Team would work closely with the client and/or project architect, engineering an innovative and best value solution. The earlier that Mivan's Design Team can be engaged, the greater impact and value they will have in the end product. The team would build on early concept designs from some of the world's leading architectural practices and transforming these into workable, manufacturing drawings in some of the UK's most prestigious projects.

In summary, Mivan Modular Solutions offer bespoke offsite modular components developed and prefabricated within a factory-controlled environment to improve cost and programme certainty along with factory controlled quality products.